S2S-Transport: Quantum-Enhanced Subsurface-to-Surface Transport Monitoring

OrBro ([http://www.orbro.uk][0]) is developing breakthrough software solutions that combine quantum gravimeter sensing with artificial intelligence to advance how the UK monitors and maintains its transport infrastructure. Our S2S-Transport platform addresses critical challenges in ground and below-ground mapping for transport construction, while supporting infrastructure testing, monitoring, and fault prediction.

**The Challenge**

Current transport infrastructure monitoring faces multiple critical limitations that cost the UK economy significantly:

**Subsurface Mapping Failures:** Three out of every five holes drilled for roadworks are in the wrong place due to inadequate subsurface mapping, exemplifying widespread issues that lead to millions in delays, safety incidents, and emergency repairs annually.

**Fragmented Technological Approaches:** Transport authorities deploy multiple separate surveying technologies with limited penetration depth and environmental resilience, and they lack continuous monitoring capabilities for bridge foundations, railway embankments, and underground utilities.

**Security and Integration Gaps:** Critical infrastructure monitoring systems often lack robust cybersecurity protocols and seamless integration capabilities, creating vulnerabilities and inefficiencies across transport networks.

**Innovation**

S2S-Transport integrates quantum gravimeter technology with AI-driven data analysis to simultaneously monitor underground infrastructure (5-20m depth) and surface foundation conditions from a single deployment. Our proprietary software algorithms use physics-informed machine learning to decompose complex gravity signatures, identifying buried utilities, foundation instabilities, and construction hazards with enhanced accuracy and reliability.

The platform combines three breakthrough technologies: AI-powered signal processing that separates overlapping subsurface signals, integrated data fusion combining underground and surface monitoring data, and quantum-enhanced cybersecurity protecting critical infrastructure information.

**Impact and Applications**

This Phase 1 feasibility study will develop use cases and business cases for quantum sensing applications across UK transport networks. Key applications include pre-construction subsurface mapping for road and rail projects, continuous monitoring of bridge foundations and embankments, and utility conflict detection to prevent construction delays.

Our software-focused approach enables rapid deployment across multiple transport authorities through licensing partnerships, supporting Network Rail, National Highways, and local councils with shared infrastructure intelligence. The platform addresses transport challenges across road, rail, maritime, and air sectors while maintaining enterprise-grade security standards.

**Strategic Alignment**

S2S-Transport supports National Quantum Strategy Mission 5 objectives, leveraging the UK's world-leading quantum gravimeter research for practical transport applications. The project positions UK transport authorities to benefit from quantum sensing advances while addressing the sector's multi-billion-pound annual infrastructure maintenance requirements through predictive, data-driven approaches.

This feasibility study lays the foundation for transforming UK transport infrastructure monitoring through quantum-enhanced intelligence, improving efficiency, safety, and resilience across critical national infrastructure.

[0]: http://www.orbro.uk/